LLM-Based Political Persuasion

The widespread use of Large Language Models (LLMs) in political messaging - particularly by external influence campaigns, as evidenced by recent reports from major tech companies 123 - highlights the urgent need to understand their potential to shape attitudes and opinions. In February 2025, OpenAI released a report discussing cases in which adversaries leveraged their models for influence campaigns around the world. In one instance, a coordinated group of accounts operating from mainland China generated English-language tweets disparaging Chinese dissidents, while simultaneously producing Spanish-language news articles with anti-American themes for publication in Latin American news outlets. This example clearly shows how actors are already using LLMs to influence diverse populations around the world, targeting audiences that differ linguistically and culturally (Shavitt et al., 2011; Triandis, 1995). The impact of these differences on the
persuasive effectiveness of LLM-generated messages remains largely unexplored and forms a central focus of my research. Equally important is understanding the internal mechanisms that underpin persuasive outputs. While many studies evaluate the persuasive outcomes of black-box commercial models, few investigate how these models internally represent and respond to persuasive tasks. Given the sensitivity and significance of political persuasion, my research seeks to improve transparency in this field - ultimately enabling more accountable and responsible use of LLMs in political discourse.